RM Products Limited

The proposal is to develop further a novel high protein snack bar formulation which is significantly healthier than traditionally-available protein bars, the ingredients and nutritional values of which traditionally-availabe protein bars often undermine the purpose for which they are consumed.